HIVES

This project will purchase and install an industrially representative experimental capability for temperature and environmentcontrolled open and closed die hydraulic forging at the Advanced Forming Research Centre. The investment opens upseveral opportunities for research, including mass data capture during the early stages of metallic processing, allowingcomponent eDNA to be defined recorded and documented. This will radically improve component life and integrity, Impact SummaryImpact Summary (please refer to the help for guidance on what to consider when completing this section) [up to 4000 chars]major advantages in terms of both safety and lifecycle cost. The capability will also support the development of improvedalloys for high temperature and other high demand applications in a full range of high integrity metal alloys. It will addressthe requirement during the development of new alloys for representative subscale trials to establish the process windowand characterise the alloy in order to determine the viability of launching production forgings. Perhaps most importantly itwill provide the ability to validate models as part of the ongoing mission to clarify the 'black art' of forging. As such it will beof direct benefit to material suppliers as the AFRC will be able to conduct highly controlled and monitored experimentswithout impacting production. The HIVES Forge will have three primary usage scenarios1. Physical process development2. Moving from indicative to predictive process models3. Supporting the wider UK metals innovation landscapeThe programme will have an Industrial Steering Committee, chaired by the AFRC's Technical Director. The Steeringcommittee will help shape the requirements and provide advice to the centre on the procurement of the equipment. Astakeholders / collaborators group will also be established to develop programmes of work to use the equipment once it is installed